Searching for Theatrical Ancestors (STAR)

The National Trust's archive of the Victorian Shakespearean actor Ellen Terry (1847-1928) and her daughter, theatre director, suffragette, lesbian, Edith Craig (1869-1947), has proven to be a rich source of information for theatre historians and researchers, with extensive usage demonstrated internationally. Play programmes and other documents demonstrate that Ellen Terry was involved in numerous theatre productions, especially Shakespeare's plays and she gave lectures about Shakespeare in Britain, USA, Canada, Australia and New Zealand. The AHRC Ellen Terry and Edith Craig Database provides an online database to search this important theatre archive of over 20,000 documents.
This project, entitled 'Searching for Theatrical Ancestors' (STAR), therefore seeks to facilitate and enhance the use of this online database by family historians interested in the culturally and politically volatile period from the late nineteenth- to the twentieth centuries. Additional data will be provided about Lyceum Theatre productions 1878-1903 and Shakespeare productions, scenes and lectures 1910-21, hitherto only described in the database, by means of digitized and scanned, searchable images of play programmes (including cast lists and adverts). An improved interface will also provide new links to other online data sources such as census records, transatlantic passenger lists, googlemaps.
The enhancement of the database and its interface will be piloted in a workshop, (drawn from the membership of those who advised on the original AHRC ETEC database) who will contribute their opinions during the pilot stage of the development of the enhancements to the website. The inclusion of representatives from the British Library and the National Trust will reflect the implications of the online database for users who wish to view the archival holdings at these institutions. Principally the selection of material for digitization is informed by the identified need of family history researchers to search on individuals' names. Theatrical tours made visible those individuals involved and their journey may be traced by means of passenger lists as well as play programmes. Therefore, where possible links will be included to other online resources. The project will generate new ways of thinking about family-theatre history, invigorating the use of archival resources and the demonstration of the enhanced resource at the public conference at the British Library during the Shakespeare exhibition in 2016 will ensure that it reaches a wide audience. The schedule of work is timed to ensure that feedback will be used both from the pilot test and the conference at the British Library. The timing of the conference to coincide with 'Shakespeare 400' in 2016 promises to attract the widest audience.

Potential impact
The project aims to improve access to the AHRC Ellen Terry and Edith Craig Database for two principal groups of non-academic users.

The first group is in the field of museum and heritage and specifically includes members of staff of the National Trust at Smallhythe Place, Tenterden, Kent, as well as volunteers and visitors who are seeking further information about Ellen Terry and her family. Ellen Terry purchased the late fifteenth-century property in 1899 and Terry's daughter, Edith Craig, handed the property and archive to the National Trust in 1939. Invitations to engage with the project will be extended to other relevant National Trust properties, such as Ayot St Lawrence (George Bernard Shaw) and other art galleries, such as the Watts Gallery (G. F. Watts), the National Portrait Gallery, the Garrick Club and Dimbola Lodge (Julia Margaret Cameron).

The second group is in the field of family history and theatre history, ranging from individuals engaging in their own family history research to those involved in organisations such as Family History societies and centres, the Genealogical Society, the Society for Theatre Research.

A new and creative interactive interface with new search facilities, attractive to a new user group outside academia and accessing a selection of newly digitized theatre programmes, will enable this already valuable resource to engage in new ways with the public and the principal stakeholders, the British Library and the National Trust. The proposed enhancement to this existing online database catalogue of one of the UK's most significant theatre archives, of over 20,000 archival documents, will highlight the transatlantic and Antipodean theatre activities of Britain's most renowned performers of Shakespeare in the nineteenth century: Ellen Terry and Henry Irving.

The creation of an online digital world map of the productions of Shakespeare by the Lyceum Theatre company in London and on tour and of Ellen Terry's Shakespeare lectures in Australia, New Zealand and the UK in the period 1883-1915, will promote new international research collaborations as well as new, enjoyable means of learning about Shakespeare.

The principal enhancement proposed by the STAR project will be a digital map which will locate the productions geographically by means of a 'Shakespeare Train' icon, providing links to new contextual information designed for a general user group, including school students, adding value to the existing online resource. A second layer of information, suited especially to genealogists and academic user groups, will link the map to a selection of Shakespeare programmes described in the online database, to promote new engagement with the data through enhancing the geographical location of performances described in the archive.